Proof of Market Research for Beautimeter

Beautimeter is a pre-start up Technology Company evaluating the market potential for a
digital service whereby consumers can see personalised product matches based on their
unique preferences for any beauty or personal care product. The service innovatively creates
an easier and user friendly way for consumers to leave personalised product ratings and
reviews which other consumers can use to evaluate products